Development of a cryogenic vibration isolation stage for future focal plane arrays

This project concerns the theoretical study and experimental validation of an active cryogenic isolation stage to be use at sub-K temperatures to reduce to a minimum any external mechanical vibration.